Understanding satiety in broiler breeders during rearing and application to commercial diets

Project objectives are to advance our knowledge of avian appetite regulation, in terms of nutrient-gut-brain interactions, and to apply behavioural and neurobiological measures to determine whether broiler breeder satiety (and therefore welfare) can be improved using diets which are viable for use in commercial practice. Our approach will be to investigate the effect of high fibre and low protein diets on broiler breeder hunger/satiety, to investigate 4 further diets developed by Aviagen and tested in a commercial trial, and finally to investigate the nutrient-gut-brain pathway to determine which nutrients have the biggest effect on the AGRP circuit in the Arcuate nucleus, and by what mechanism does this occur?

Objective 1) Investigate the effect of high fibre and low protein diets on broiler breeder hunger/satiety. This experiment will rear birds (n=24 per treatment) to the same growth curve using four diets and compare them to a standard commercial broiler breeder diet (R) as a control. A 2x2 design will be used, with two levels of energy density/fibre (Nielsen et al 2011) and two levels of protein content (Van Emous et al 2014). Home-pen observations of behaviour (focusing on feeding, pecking and activity) will be made weekly and Foraging motivation tests carried out between 8 and 12 weeks of age. All birds will be killed at 12 weeks of age and tissues collected so that brain (arcuate nucleus: AGRP, NPY, POMC, CART) and gut measures (CCK, PYY, GLP1 and ghrelin from various gastro-intestinal tract tissues) will be made.

Objective 2) Investigate 4 further diets developed by Aviagen and tested in a commercial trial.
Aviagen carries out commercial trial work in the Netherlands, and this experiment will 'piggy back' on a current trial. The details of the diets and treatments will depend on the latest in-house research, but our intention would be to make use of n=24 birds from each of 4 diet treatments, to determine the effect on the behavioural and physiological markers of hunger/satiety already discussed.

Objective 3) Investigate the nutrient-gut-brain pathway
Our work to date in this area suggests that the AGRP circuits in the arcuate nucleus of the hypothalamus are a crucial integrative system in the control of feeding behaviour. However, little is known about how feedback from the gastro-intestinal tract affects AGRP. Depending on earlier findings and on how the student's interests develop over the course of the project, various approaches are possible. For example, using small experiments with 3 week old birds, the effect of different nutrients such as glucose vs artificial sweeteners, specific amino acids such as lysine, and free fatty acids on AGRP and on behaviour could be examined by intubation into the crop . In a similar way, feeding different types of fibre (such as soluble vs. insoluble) and different fibre ingredients will be examined. This will also aim to identify the mediators of the feedback from the different parts of the intestine to the brain.

Outcomes
We anticipate the studentship will result in increased understanding of the dietary factors which mediate satiety in chickens and appraise the ability of commercially realistic diets to improve neurochemical markers of satiety and behavioural correlates.